Steroid Metabolomics for Diagnosis and Monitoring of Inborn Steroidogenesis Disorders

The adrenals are two small glands that sit on top of the kidneys and produce three types of steroid hormones: "Glucocorticoids" which are important for the body's response to stress and illness, "Mineralocorticoids" which regulate the body's salt levels and blood pressure, and "Androgens", sex hormones important for development of the external genitalia and body changes during puberty. Steroid hormones are made by a sequence of steps, with an enzyme responsible for each step in the process. Inborn disorders of steroidogenesis occur when one of those required enzymes does not work due to a spelling error in the genetic code. This includes the condition congenital adrenal hyperplasia (CAH), which is characterised by a lack of glucocorticoids, presenting in infancy with life-threatening adrenal insufficiency (AI). CAH patients also often make too much or too little sex hormones, resulting in changes of the external genitalia resembling the opposite sex, a condition that is called disordered sex development (DSD). Some inborn steroidogenic disorders cause DSD only.
It is essential to diagnose patients as early as possible to commence lifesaving and lifelong steroid replacement medication and for gender determination. Diagnosing CAH or DSD can be a challenging and lengthy process. The current way we diagnose patients can lead to missed or wrong diagnoses. Parents of babies born with AI or DSD currently have an agonisingly long wait until they get answers to their questions about the cause of their child's condition. Monitoring their treatment is also challenging and many patients have a lower life expectancy and suffer significant long-term health problems such as obesity, depression and infertility.
We are limited by the current blood tests available for diagnosis and monitoring because they provide only a very limited and crude snapshot of how an individual's adrenals are functioning. Steroid hormones are broken down and removed from the body in urine. We can get a more informative picture by measuring the breakdown products (metabolites) of steroid hormones as it provides a detailed and unique fingerprint of an individual patient's overall adrenal function.
I aim to combine the newest technology and methods for measuring urinary steroid metabolites with innovative computer-based approaches to analyse steroid hormone data. I will create an informative, rapid and cost-effective test for diagnosis and treatment monitoring, which can be easily implemented into routine clinical practice.
In my first year funded by the Birmingham Children's Hospital Research Foundation, we have developed a computer program that can automatically diagnose patients based on the pattern of metabolites in their urine.
By examining how the production and breakdown of steroid hormones changes with age, I can use this information to identify and add metabolites specific to newborn babies to the list that we currently measure. This will improve how we diagnose CAH and DSD shortly after birth.
I will then create a method of measuring all informative steroid metabolites in urine using a new technology which is much quicker than the technology we currently use. This will result in an accurate, effective and rapid diagnostic test.
I shall adapt the new test for use for treatment monitoring by getting the computer program to compare how different a patient's pattern of steroid metabolites is from a healthy person of a similar age. By quantifying and applying a scale to how far away from normal a profile is, we hope to better represent treatment effectiveness and predict how much steroid hormone treatment a patient needs.
Developing this test would result in a quicker, more convenient and more informative way of diagnosing these life-threatening disorders and potentially could enable the clinician to better personalise treatment for each patient through improved treatment monitoring and thus improve the long-term health and well-being for our patients.

Technical abstract
Aims: Improve the life-long health of patients with inborn steroidogenic disorders, including congenital adrenal hyperplasia (CAH) and disordered sex development (DSD), through improved tools for diagnosis and monitoring.
Objectives: 1. Machine learning analysis of urinary steroid metabolite data. 2. Statistical comparison this metabolomics approach to the conventional biochemical approach. 3. Incorporation of neonatal-specific steroid metabolites to enhance the diagnostic performance in young children. 4. Development of a high-throughput urinary steroid profiling method. 5. Investigating the use of a machine learning-based "adrenal age" to monitor treatment quality in CAH.
Methodology: We have developed a machine learning method, Angle Learning Vector Quantization (ALVQ), to discriminate healthy controls and patients with CAH and DSD. Further work will be done to extend this approach to very rare enzyme defects. Examining untargeted GC-MS spectra of urine from healthy babies under 6 months, I will identify important neonatal metabolites, inclusion of which will enhance diagnostic performance in newborns. I will develop a rapid high-throughput method for steroid profiling and use it to measure samples from CAH patients on two different glucocorticoid preparations. Using machine learning, I can determine an age-specific steroid metabolome prototype, an "adrenal age", and will examine whether the two treatments result in different distances from the adrenal age prototype and whether those relate to currently used biochemical and clinical markers of treatment quality.
Scientific/Medical Opportunity: An interpretable machine learning method, utilising the entire steroid metabolomics fingerprint, informed by steroid biology, on a sensitive high-throughput platform represents an excellent novel test for diagnosis and treatment monitoring. This will enable clinicians to personalise treatment, and improve control and outcomes for these patients.

Potential impact
Inborn errors of steroidogenesis are rare disorders. The commonest of these disorders is Congenital Adrenal Hyperplasia (CAH) secondary to 21-hydroxylase deficiency, which affects approximately 1 in 10,000 to 1 in 15,000 people. This is a cohort of people that suffer a high mortality rate from adrenal insufficiency if life-saving steroid treatment is delayed. Current diagnostic methods carry a high false positive rate, particularly in the preterm and newborn populations, and sadly standard testing will regularly miss a proportion of rarer enzyme deficiencies. CAH/ patients suffer chronic long-term health problems due to current treatment methods being inadequate at achieving control of androgen excess without risking over treatment with glucocorticoids. Parents of babies born with disordered sex development currently have an agonisingly long wait until they get answers to their questions about what underlies their child's condition. Both patients and their families stand to benefit from research into new methods for diagnosis and treatment monitoring by the resulting enhanced quality of life and health patients would be afforded.

I aim to create a superior, cost effective and easily interpretable diagnostic test which is suitable to develop for routine high throughput clinical use. This study has the potential to further our understanding of the complex adrenal steroidogenesis pathway and how this develops as we grow up and grow older. This would not only lead to the ability to provide a timely, accurate diagnosis but also superior treatment monitoring enabling more personalised treatment to be delivered to patients in the future.

Both the College and the University have very active and effective groups which oversee the commercialisation of research, and whom will be involved in the ongoing evaluation of this project. Within the College, the dedicated Technology Transfer Team regularly meet Professor Wiebke Arlt (who already has several patents and industrial support for her research) to assess IP and potential commercial development strategies. The College also has its own External Commercialisation Board (http://www.mds.bham.ac.uk/commercial/business/ECB/index.shtml) made up of top industry experts to advise on and support this process. This is then linked to the University's own dedicated commercialisation company, Alta Innovations (www.alta.bham.ac.uk), who support the patent process and drive licensing and spin-out opportunities. In addition, strategic and senior academic links with surrounding NHS Trusts ensure that clinical benefit and health service support is at the heart of innovation and subsequent development. Together, these groups provide a seamless support service from academic innovation through commercial output and into clinical practice.

Finally, in terms of wider engagement, as described previously we aim to publish our results in high impact journals, and present findings at local, national and international meetings. We will use our links with patient groups to disseminate information to patients and involve service users in development of subsequent projects. We will also use our website (http://www.birmingham.ac.uk/research/activity/mds/centres/cedam/index.aspx) and University Press Office, as well as the MRC Press Office, to publicise our results to the general public.